Exploring AI Controlled Dynamic Spatial Storytelling in Digital Games

This PhD explores space as it relates to the political, game studies and narrative design. The project develops the methodology of using spatial theory as a tool for examining the storytelling capability of Artificial Intelligence (AI) in digital games.

Discussions around spatiality in gaming covers topics from technical programming questions ('how do players negotiate space without falling through the map?') to narrative-focused work detailing the effect of space on both the player and the story. Spatial theory work on AI concentrates on perception, object-orientated machine learning, and path making. These are vitally important aspects of AI programming, as Cohn and Renz (2008) remark, 'the need for spatial representations and spatial reasoning is ubiquitous in AI' but that 'space has certainly not allowed an exhaustive survey'. My research questions respond directly to current spatial debate in considering spatial theory as a tool which can alter conceptions of videogame narrative construction. My unique focus on game AI's relationship with space and the emanating effects on player behaviour is significant for the development of AI in its potential to create engaging player-led stories.